Microencapsulation

Our aim is to get access to expert advice on the subject of microencapsulation. This will then allow us to continue with the development of a new generation of herbicide products which use existing chemistry in a novel formulation to control resistant weed species.